CYBER-LIFT: elevating cyber skills for a safer future

CYBER-LIFT is an innovative, AI-powered cybersecurity initiative designed to support regional growth in the cybersecurity sector and enhance cybersecurity skills, particularly within schools and local communities across the South-East UK. Developed by AI specialists COVAILENT, CYBER-LIFT directly addresses critical safeguarding and cybersecurity challenges arising from pupils' increased access to free online AI-chatbots, while also building regional cybersecurity capability through education and community engagement.

At the heart of CYBER-LIFT is AI-FIREWALL, an advanced on-premises chatbot interface hosted on secure edge computer hardware. This unique technology provides real-time automated moderation, effectively removing personally identifiable information (PII) and blocking identified inappropriate content before messages interact with external large language models (LLMs). AI-FIREWALL offers interactive cybersecurity training, including simulated cyberattacks and in-chat cybersecurity coaching, significantly reducing teacher workloads related to manual monitoring and intervention. Teachers use AI-FIREWALL's DASHBOARD to easily access insights and flagged interactions, enhancing classroom management and safeguarding effectiveness.

CYBER-LIFT integrates comprehensive cybersecurity training materials tailored specifically for pupils, teachers, and community members. A unique motivational engagement strategy allows pupils to unlock additional AI-FIREWALL features when their families or community members complete cybersecurity training, strengthening community-wide resilience.

The project will provide free in-school deployments and host launch events specifically targeting schools which have the most to gain from early access' in the South-East UK, ensuring equitable access for pupils, teachers, and families. Schools adopting CYBER-LIFT are projected to achieve net savings of more than 50% compared to existing manual safeguarding methods.

CYBER-LIFT has received strong endorsement from the local area steering group, highlighting its strategic importance for regional cybersecurity growth. The initiative complements existing national programs such as Cyber Essentials, effectively addressing gaps without duplication.

Backed by COVAILENT's proven AI expertise, existing technology assets, and extensive educational networks, CYBER-LIFT is positioned for rapid deployment. Following initial implementations, it will transition to a sustainable, scalable subscription model, ensuring ongoing regional and ultimately nationwide benefits.